To be confirmed in Oct 2025

This student is taking an MRes in the first year (AY 24/25) of their studentship followed by a PhD from October 2025. In the MRes year, the student will take two lab rotations which are not necessarily tied to their PhD project but may inform their final interdisciplinary PhD project.

A summary of the PhD project will be uploaded in October 2025.